Predicting population collapse with relationships between individual fitness-related traits and population density

Predicting the fate of biological systems, a key goal in ecology, aligns with Europe's ambitious efforts to revert biodiversity loss. To achieve this goal, accurately forecasting the risk of population collapse is crucial. Current methods, such as Population Viability Analyses (PVAs) and Early Warning Signals (EWSs), have limitations in prediction accuracy due to a lack of understanding regarding how ecological processes (e.g., intraspecific interactions, life history) connect individual fitness, population dynamics, and environmental stress. TraitMatter aims to address this gap in knowledge by developing and testing a new theoretical framework to predict population collapse. First, I will investigate the relationship between individual body size and population density through microcosm experiments, individual based model and structured population models. Second, I will create biologically meaningful metrics based on the dynamic interplay between body size, population growth rate, and population abundance, guided by mechanistic understanding of their feedback. And third, I will assess the applicability of these metrics across various life forms and life histories using structured population model adapted from the PADRINO database (comprising 14 animal and 26 plant species). In doing so, TraitMatter will pioneer a novel framework to predict population collapse basing on the systematic understanding of relationship between individual fitness-related traits and population density. The novel early warning metrics generated by TraitMatter would significantly lower the cost and time required of current methods such as PVAs or EWSs.